.+

The Square Kilometre Array (SKA) is a new radio interferometric telescope currently under design, with broad-ranging science goals from uncovering the mysteries of dark energy and dark matter, to the study of extra-terrestrial life. Designing and building the SKA is an ambitious international endeavour, with a budget of 1.5 billion Euros. Through our research we will develop the novel algorithms required to recover images from the raw data recorded by the SKA -- a tremendous computational task -- making the ambitious science goals of the SKA achievable.

A new era of radio astronomy is approaching rapidly. The design of the SKA is well underway, with construction scheduled to begin in South Africa and Australia in 2018. Moreover, many pathfinder telescopes intended to develop and test the core technology of the SKA are starting to come online now. The SKA will be comprised of thousands of separate telescopes, all acting together through a technique called aperture synthesis. The resulting telescope array will synthesise one single massive telescope, with an effective size of one square kilometre, equivalent to approximately 200 football pitches. Radio interferometric telescopes like the SKA were invented in the UK by Ryle and Hewish, who won the Nobel Prize in 1974 for their achievements. These first radio telescopes consisted of just a handful of individual dishes. The thousands of individual telescopes making up the SKA will produce a tremendous big-data challenge, even taking into account the advances in computing expected over the coming years -- the anticipated data-rate of the SKA is expected to be many times greater than current world-wide internet traffic. Furthermore, the SKA will see a very wide field-of-view, which complicates the modelling of the telescope significantly and dramatically increases the computational requirements further still.

We will develop novel algorithms to overcome the tremendous big-data and wide-field imaging challenges of the SKA. To do so, we will exploit the revolutionary new theory of compressive sensing. Compressive sensing is a ground-breaking new development that has wide-ranging implications for data acquisition in many fields. In radio interferometry, it suggests that high-fidelity images may be recovered from many fewer raw data telescope measurements than previously thought possible, or alternatively, that much higher image reconstruction fidelity can be achieved for a given set of raw data measurements. We will develop novel compressed sensing techniques for radio interferometric imaging, incorporating computationally efficient algorithms to model the wide-field setting. Rather than making incremental improvements to traditional imaging algorithms, we will take a transformative approach, developing radically new algorithms for imaging the raw data observed by radio interferometric telescopes. We will apply our techniques to observations made by the recently built South African KAT-7 telescope, one of the SKA pathfinder telescopes. This will pave the way towards the integration of our techniques into the imaging pipelines of current and future radio telescopes.

By overcoming big-data and wide-field imaging challenges we will ensure that the SKA reaches its full potential, making possible its ambitious science goals and, if history is an accurate guide, many serendipitous scientific advances that we cannot yet predict or comprehended.

Potential impact
The primary objective our of proposed research is to overcome the big-data and wide-field imaging challenges of the SKA. Overcoming these challenges will be instrumental to the overall success of the SKA, ensuring that it meets its design specifications and that it achieves its ambitious science goals. The impact of our research is thus closely linked to the overall impact of the SKA, which will be vast. Here we focus on the direct economic and social impacts of our research, rather than the extensive impact that will ultimately arise from our research due to the successful operation of the SKA.

The SKA will have a dramatic economic and social impact on sub-Saharan Africa, and South Africa in particular, where one of the SKA sites will be located. Obvious economic benefits will follow from construction contracts and major new infrastructure development. In addition, further economic benefits will follow from the enhancement of the African science base that will also result. The African science base will be encouraged to grow, both organically and through the relocation of senior academic researchers to Africa. Through the strong collaboration that we will develop with Prof. Oleg Smirnov (the SKA Research Chair at Rhodes University and Head of the Radio Astronomy Research Group of SKA South Africa) and his research group, we will play a role is this larger initiative. Our collaboration will facilitate a transfer of knowledge to the early career African scientists that will be instrumental in the successful construction and operation of the SKA. In particular, we will share our expertise in compressive sensing and statistical techniques, which are likely to form the foundations of radio interferometric imaging in years to come.

The SKA will also have a major economic impact on the UK. Not only will this stem from direct investments in research and collaboration with industry, but also from the indirect economic impact of scientific advances. The SKA presents a big-data challenge on a scale never before seen. We will explicitly address the big-data challenge of the SKA in the proposed research and in the process will learn many lessons and new skills related to the analysis of big-data. The UK hosts a burgeoning information economy, where big-data challenges are playing a major role in shaping new industries and revolutionising current ones. We will share with these industries our experience in tackling the big-data challenge of the SKA and the novel solutions that we have developed, and will continue to develop, to address this challenge. The SKA will therefore play a significant role in pushing the big-data agenda, which will have positive spin-off implications for the wider UK economy. In addition to the targeted dissemination of our research to the big-data community, we will perform regular public engagement activities to raise the awareness and highlight the implications not only of our own research, but also of the wider scientific goals and implications of the SKA.